Ultra-Low-Noise Transition Edge Sensors for X-ray and High-Energy Physics Applications

A Transition Edge Sensor (TES) is an ultra-low-noise photon counting device. It is being
developed for photon counting spectroscopic applications across large parts of the
electromagnetic spectrum. The purpose of the PhD is to model, fabricate and test TESs
for X-ray and high energy physics applications. The first part of the project will concentrate
on understanding the behaviour of patterned superconducting bilayers using the Usadel
differential equations, and then this model will be used to understand magnetic field
dependence. Later work will relate to AC biased operation, modelling device-level aspects
of performance, and Frequency Domain Multiplexed operation. The student will test
devices fabricated in our own device processing laboratory, and will also work with the
Space Research Organisation of the Netherlands to test their devices. The experimental
work will require a detail knowledge of cryogenic electronics operating at 100 mK, and
general cryogenic techniques. In the final phase of the project, the student will compare
their numerical simulations with experimental results. The aim is to be able to create
software techniques that will allow the behaviour of this very important class of device
to be explored and predicted before specific designs are fabricated.